Green Revolution epic narratives and their echoes in today's South-South technology transfers

After decades of neglect of African agriculture, the beginning of the 21st century was marked by growing attention to this sector. Governments, aid agencies and foreign investors increasingly recognised the strategic importance of agriculture in driving growth and addressing poverty and hunger in Africa. Among those mobilised were public and private actors from Brazil, China and India. These countries are part of the rising powers in global development, whose presence in Africa spread quickly in the new century. They have offered finance, trade opportunities, loans and technical assistance, combined in a package that became known as South-South cooperation (SSC). Agricultural SSC includes not only private investments in farming land but also the transfer of technology, such as seeds and machinery, and know-how concerning agronomic research and farming practices. These countries claim to have much to offer to African countries struggling with challenges of hunger, food insecurity and low yields. After all, they had themselves successfully addressed these challenges back home through public investment in technological innovation that delivered unprecedented results in production and productivity, particularly in the 1960-80s. This chapter in these countries' history became known as the Green Revolution (GR).

Despite remarkable achievements, criticism to the GR is well established, particularly regarding the social distribution of benefits and negative environmental externalities. The GR remains therefore a disputed moment in the world's agricultural history. Yet, its celebration has gained impetus in recent years. In Africa, there have been calls for an African GR, reinforced by SSC. SSC providers emphasise their own successes and the suitability of their policies and technologies to other developing countries with parallel agro-climatic conditions and development challenges. Their cooperation initiatives have helped reviving the GR history and narratives of past transformations of heroic achievements. These narratives stress the technological dimension of the transformation and the role of scientists who, through innovation, dedication and hard-work, contributed to addressing the calamity of hunger. These 'epic narratives' are being used today to emphasise the role that science and technology (S&T) from countries like Brazil, China and India can play in African agriculture today. So how do epic narratives of the GR currently shape current agricultural S&T transfers into Africa?

This research will answer this question by looking comparatively at the GRs of Brazil, China and India. It will look at how these countries have made sense of their history - how epic narratives of the GR got established, evolved over time and across generations. It will then analyse how epic narratives are shaping the transfer of S&T to Africa today, as part of SSC. Led by a team from the Institute of Development Studies, Jawaharlal Nehru University and China Agricultural University, this research will offer a new perspective on the history of the GR that puts the focus on the domestic protagonists of the GR and their roles in contemporary S&T transfers in the Global South.

This research has analytical development, policy enhancement and capacity building objectives. It will generate original evidence on the GRs of Brazil, China and India, with comparative insights that will inform debates in these countries about the role of the state in agricultural S&T and the contribution of S&T to sustainable development. It will also produce new insights on 21st century GRs, connecting domestic experiences with new forms of international S&T transfers. This will feed policy and practice on SSC and inform debates on the role of S&T to the sustainable development of agriculture in Africa. It will also make theoretical and methodological contributions by developing a framework that combines history, politics and discourse to the study of S&T in development.

Potential impact
This research has three main areas of impact: analytical (the intellectual contribution to the relevant fields of expertise), instrumental (the contribution to policy debates and practice) and capacity development (the development of competences and skills of the PI and Co-Is).

Who will benefit from this research?
In addition to the research team, which will benefit directly from the opportunity to work collaboratively, across disciplines and with innovative methodologies, the research has two types of (external) beneficiaries: academic beneficiaries and policy beneficiaries.

Academic beneficiaries. This research will make a contribution to the study of GR across disciplines, and primarily to the fields of development studies, science and technology studies (STS) and the history of science. Academic beneficiaries will include researchers and research networks in the UK, Brazil, China, India and elsewhere interested in the history and politics of science and its connections to international development. The research will also be of interest to those studying the rising powers in global development and the transfer of policies, technologies and ideas within the Global South. Key networks include the ESRC STEPS Centre at Sussex, the ESRC Rising Powers and Interdependent Futures programme, the China International Development Research Network, the Transdisciplinary Research Cluster on Sustainability Studies in India, and the Africa-based Future Agricultures Consortium.

Policy beneficiaries. This research will target and seek to offer contributions to policy-makers and practitioners in the fields of agricultural development, agricultural science and technology, technology transfers and SSC. In Brazil, China and India, key actors to engage and influence are the leading national institutions for agricultural research, which played a direct and central part in these countries GR histories, including Embrapa, the China Academy of Agricultural Sciences (CAAS) and the Indian Agricultural Research Institute (IARI). Besides these prominent actors, other knowledge organisations have played a key part in the GR histories of these countries, including the University of Campinas and the Federal University of Viçosa, in Brazil, Punjab University in India and the regional universities linked to CAU in China. Some of these domestic players are also involved in SSC projects overseas. Furthermore, civil society organisations (CSOs) and social movements have actively engaged with domestic and international debates on GRs, agricultural S&T and SSC are will therefore be interested in the findings from this research. These include, for example, in Brazil, the National Agroecology Articulation (ANA) and in India, the Centre for Sustainable Agriculture in Hyderabad and the Kheti Virasat Mission in Punjab. Other key policy beneficiaries at the global level include organisations like CIMMYT, FAO, DFID and AGRA.

How will they benefit?
Research findings and policy lessons will be shared through published materials that will be distributed and made available through the IDS website. Outputs will comprise research and policy-focused publications, including journal articles, working papers, policy briefs and blogs. The research will also engage many beneficiaries directly in the co-production of research - for example, through participation in interviews and the generation of life stories and biographies of individuals at Embrapa, CAAS, IARI and relevant CSOs and movements. We will invite contributions to blogs, seeking to give space to a diverse range of perspectives on the GR and its role in SSC. We will also invite a selection of experts and practitioners to events to be hosted at IDS and at country level, offering an opportunity for joint learning and exchange. Country seminars will connect directly to contemporary debates on the GR and S&T at national level, while offering a comparison with other contexts.